CHASSIS

The CHASSIS (Chiplet-based Hardware Architectures for Software-defined Vehicles) project aims to transform the automotive and semiconductor industries by establishing a flexible, open, and collaborative ecosystem for chiplet-based System-on-Chips (SoCs). This initiative supports the development of next-generation vehicles focused on electrification, connectivity, and autonomy while strengthening Europe's position in the global semiconductor market and reducing reliance on non-European suppliers. By bringing together industrial semiconductor partners, European OEMs, and leading RTOs, CHASSIS aims to develop multi-vendor chiplet-based SoCs for highperformance computing (HPC) automotive applications.

Siemens Electronic Design Automation LTD (Siemens EDA) is the sole UK contributor in the project. Siemens EDA will contribute Tessent functional monitoring technology into the hybrid model, to demonstrate how functional monitoring cam become part of an SLM solution collecting critical data from the functional interfaces within the chiplet design.